Trypanocidal drugs targeting PFK and PYK

Protozoan parasites are the cause of serious diseases of the developing world where literally millions of people are at risk and tens of thousands die annually. Current treatments are poor and use very toxic drugs. The parasites have a rather unique biochemical pathway for metabolising sugar. We have characterised two proteins involved in this pathway and have used this information to design and synthesise libraries of drug-like molecules that block the pathway. Our initial trials also show that some of these compounds kill the parasite and show specificity against the parasite compared to mammalian cells. These results provide an excellent starting point for developing more potent and specific molecular families that can be tested as potential drugs. Our approach will lead to two complementary drug families that may provide the basis of a combination therapy that would not only be more potent, but also minimise the risk of the development of resistance in the parasite population.

Technical abstract
The parasitic protozoa Trypanosoma and Leishmania are the causative agents of several disabling diseases including sleeping sickness and Chagas? disease. Enzymes in the glycolytic pathway of these parasites provide a series of validated drug targets. We have recently solved the X-ray structures phosphofructo kinase (PFK) and pyruvate kinase (PYK) which have been shown by RNAi experiments to be absolutely required for parasite viability. The major aim of this project is to further develop two families of nanomolar drug-like inhibitors: one set of compounds will block the active site of parasite PFK and the second family will block the allosteric site of parasite PYK. These two targets are ideally complementary as both families of inhibitors have similar chemical characteristics. Three chemical libraries of furanose-like PFK and PYK inhibitors have been synthesized and a number of specific inhibitors have been discovered with IC50 values between 20 and 100 ?M. Significantly the current lead compounds kill parasites with ED50 values as low as 30?M and show up to 95% specificity for inhibiting parasite PFK over mammalian enzymes. Structure-based studies using our newly determined X-ray structures suggest the design of modified libraries with enhanced binding and specificity. The project will build on these structure-based and combinatorial chemistry results to develop medically relevant inhibitor families that may provide the basis of novel mono or combination therapies.